Manchester Metropolitan University and WideCells Group plc

To develop a new to market, clinical grade, induced Pluripotent Stem Cell product to enhance the range of services to meet the rapidly growing global demand for clinical grade iPSC for use in drug discovery, toxicology and clinical trials.